To use insights from social science identity research to build a toolkit to equip organisations with new behaviours as they return to work post Covid-19.

**Using behaviour change research to help businesses create new behaviours** Our project is innovative in its use of recent research in identity theory as the lever to create changes to employee behaviours. It uses insights from social science identity research, to help organisations create new work identities as they return to work post Covid-19, encouraging automatic prosocial behaviours at the employee level. **The outcome product set** To achieve our target outcome, the project will create a set of behaviour change products that can be used by organisations to help them apply at a practical level the insights gained from research in this area. Thus creating interventions that can be taught to in-house teams to make change happen. **Targeting employee behaviours and enhancing existing frameworks** This work will complement existing leadership frameworks that focus on sustainable leadership, policies and metrics. Aiming to add a behaviour and attitude change set of interventions that are targeted for the employee level and creating automatic prosocial behaviours. We would seek to change behaviours in that huge stakeholder group of employees, who make such a difference to the way organisations work. **An expert team with a behavioural focus** Making Change Happen will lead the project that brings together a team of experts combining the skills of social psychologists, behavioural insight and language specialists and sustainability experts. The focus on a sustainable recovery post Covid-19 will aim to help organisations to: * Create work cultures that encourage the development and adoption of products and services that allow for a decarbonised future. * Ensure those work cultures address human wellbeing as an aspect of sustainability and encourage prosocial behaviours. We aim for businesses to encourage truly collaborative working in thriving teams to make socially conscious decisions. We believe this project will also work to increase the potential uptake by employees of other projects funded by the competition. Thereby increasing their chances of uptake.